University of Southampton and Ingenium Biometric Laboratories Limited KTP 23_24 R3

To develop a system and robust methodology for testing the accuracy of facial age estimation software which is objectively and rigorously assessed.